Automated Verification of Dynamical Systems over Continuous Data

The aim of this project is to advance our understanding of fundamental computational problems concerning the long-term behaviour of linear dynamical systems. We study the automated verifiability of long-term properties for dynamical systems with continuous state-space. The framework for this is the bit-model of real computation.